Commercial feasibility of a wound measurement camera app for community care

"Docobo Ltd is a UK healthcare solutions provider, involved in the management and prevention of Long Term Conditions (LTC, formally known as chronic diseases).

The company is now investigating the development of a clinical/patient focused product for wound measurement."